The role of labour markets in urban-rural differences in economic development

The project will study the role of labour markets in regional inequality in the UK, especially the falling behind of economic development in rural areas as compared to most urban areas. In one indication of this growing divergence, a good predictor of whether an electoral ward voted in majority for Brexit was whether the area was mainly rural. While other factors undoubtedly also played a role, this is a strong indicator that people in rural areas have the perception that they are not benefit from globalisation. A similar pattern was observed in the election of Donald Trump as president of the United States. Fears are mainly around job security and income, two factors that are influenced by how local labour markets adapt to change and interact with labour markets in other areas.